University of Durham and Cievert Limited

To enhance the management of outpatient follow-up by improved identification and treatment of radiotherapy side effects using machine learning and artificial intelligence.